University of Strathclyde and William Tracey Limited

To embed cement and materials chemistry and enviromental geochemistry expertise in order to develop a range of concrete based by products from ash recovered from municipal waste and biomass plants